How can Subaltern Refugee Women Create Social Movements? Studying and Educating the Social (Non)Movement of Subaltern Refugee Women in the GM

Due to economic, political and environmental crisis, increasing displacement of refugees is the one of the most serious global problems (UNHCR, 2021). This study aims to raise the voice of refugees in Greater Manchester with the least power in the social hierarchy, i.e., female subaltern refugees. The main aim of this project is creating a psycho-educational program that facilitates and research: a) education of subaltern female refugees; b) emergence of their social
movements; and c) their collaboration with local people and organizations.